Assessing the impact of island bird extinctions

Ecosystems worldwide are experiencing changes in species assemblages, and we are currently witnessing a global decline in biodiversity. Particularly islands have shown a disproportionate number of extinctions and a continuously increasing number of introductions. Despite islands taking up only 3.5% of global area, they support a huge diversity of species - this makes islands an important priority for conservation efforts fighting declining biodiversity. Furthermore, islands have historically been of great significance in the development of classic ecological theory (e.g., the island equilibrium theory, limiting similarity etc.) due to their isolation making them ideal as "natural laboratories". Islands gives the possibility to observe species interaction in somewhat isolation while having "samples" across different climatic zones, habitat types etc.
While we have some understanding of the number of extinctions and introductions, our understanding of the consequences to the local ecosystems is less well understood. This includes mapping out current change in ecological function as well as the potential for change in the future through increased vulnerability or a lack of robustness of the native community. Many species are increasingly threatened, and a continuation in the loss of many unique species along with a spread of few species is predicted for the future.
This project aims to look at the potential change in ecological function with species extinctions and introductions on islands. This will be done though analyses of functional traits: functional traits are morphological and/or physiological characteristics of the organism which impacts fitness - thus gives insight into an individual's "role" in the community. This knowledge has potential implications in the interpretation of classical ecological theories with application across ecosystems and could provide insight as well as a foundation for better mitigation and protection of biodiversity worldwide.